Small Platform Electric Actuation Retract Extension (SPEARE)

The SPEARE project aims to introduce the more electric aircraft concept into the landing gear systems for small/medium sized aircraft. By substituting the hydraulic actuation system for an electrical equivalent the will result in a significant weight saving. Incorporating technology that measures forces on the actuation system will enable the design to accurate react against the loads it will be subjected to. Combining the functionality of key components on the landing gear and designing the electronics for more than one use will also aid in weight reduction.

The works aims to benefit small/medium aircraft with medium to long flight duration, as the weight of the landing gear has a significant effect on the aircraft fuel economy. This system has no functionality when the aircraft is airborne. The project is gaining a variety of skills and knowledge by incorporating several industrial partners to help develop this technology.